THERAPEUTIC POTENTIAL OF SPHINGOSINE KINASE BLOCKAGE IN ALLERGIC ANAPHYLAXIS

We are continuously exposed to a myriad of environmental agents some of which are harmful such as viruses, bacteria and parasites which threaten our well being and against which we must defend ourselves. This is the role of the immune system to combat ?foreign agents?. However, many other environmental agents are necessary for us, such as the food we eat, and the minerals that come in the water we drink as well as the huge number of harmless bacteria (commensals) that live normally in our intestines and help to extract nutrients from food and to generate some essential vitamins, thus, are essential for life, and other substances that are part of our surroundings but which do not cause us any harm at all. It is important that we do not attempt to make protective immune responses against these useful or innocuous agents, as this can lead to severe allergic disorders such as allergic anaphylaxis. Indeed the immune system normally becomes unresponsive (tolerant) to these agents. However, allergies are on the increase worldwide. A considerable amount is known about the cellular processes involved in allergies, for example it is now clear that a particular immunoglobulin (IgE), binds to its receptor on the cell surface of a population of leukocytes, namely the mast cells, and together binding to an allergen (the previously innocuous agent), trigger the signals that lead to the clinical symptoms of immediate allergic responses, including the some times lethal anaphylactic shock. Thus, it may possible to target some of these signals to deliberately switch off mast cell responses in allergic patients. However, progress in this area has been limited by the fact that to study these signals usually requires cells to be removed from the immune system and submitted to harsh biochemical processes. We have now developed new models that allow us to target the molecules responsible for these signals in the intact immune system with highly sensitive gene-silencing techniques. By analysing the effects of ?transient? gene-silencing in the whole immune system, we hope to precisely target molecules that might prove useful in the treatment of allergic diseases.

Technical abstract
IgE-mediated allergic diseases (such as asthma and anaphylaxis), are major health problems that have demonstrated an alarming increase in prevalence, particularly in Western countries during the last two decades. The initial event in the initiation of an allergic attack is the interaction of normally innocuous substances (allergens) with IgE antibodies bound to the surface of mast cells via a high affinity receptor (Fc-epsilon-RI). This binding triggers a number of biochemical pathways that ultimately result in mast cell degranulation and the release of a variety of both pre-formed and newly synthesised inflammatory mediators.
As mast cell degranulation is a central event in the expression of allergic diseases, drugs that are able to block this response could have significant therapeutic potential. However, despite many efforts to identify the key intracellular signals triggered by F-epsilon-RI on mast cells that are responsible for the allergic effects, good intracellular targets are still yet to emerge. Recently, we and others have identified a novel pathway, utilised by Fc-epsilon-RI that triggers calcium release from internal stores and leads to mast cell degranulation through requires the activation of sphingosine kinase-1 (SphK1). SphK1 is a lipid kinase which converts sphingosine to the novel bioactive mediator sphingosine-1-phosphate (S1P). However, the effects of SphK1, on Fc-epsilon-RI-triggered mast cell function in vivo, are far from clear and their relative roles in mast cell function under physiological and/or pathophysiological conditions remain to be elucidated.
In this proposal we wish to fully elucidate the therapeutic potential SphK1 in IgE-allergen driven allergic responses in vivo as the starting point in the development of new drugs for treating allergies and IgE-triggered anaphylaxis.